Cardiff Metropolitan University and Morganstone Limited

To embed an in-office/on-site performance validation process for assessing, optimising and refining the building fabric-first approach to dwellings: analysing design and construction detailing taking an ecological/prefabrication/carbon saving focus.